REACT Mid-stage - Renewable Energy Access for the Conversion of Tuk-tuks

Following the successful early-stage project, this project aims to further develop the innovative technologies and business models that together will improve energy access to hundreds of thousands of Sri Lankan three-wheel tuk-tuk drivers. Tuk-tuk-drivers -- male and female - rely on their vehicles as an important source of income but currently lack access to energy which is affordable, reliable and carbon free. The project will convert internal combustion engine tuk-tuks to electricity and power them with clean and renewable solar energy.

Tuk-tuks are the main light transport method in Sri Lanka and other adjacent countries such as India, Thailand and Indonesia - there are over 1.2 million tuk-tuks in Sri Lanka which generate considerable air pollution. The vast majority of these vehicles are powered by out-of-date two or four stroke petrol engines. In addition, the recent fuel price rise and severe supply instability has affected the tuktuk drivers' community who are subsisting on low-incomes.

Following the innovative concept of tuktuk conversion and battery subscription scheme developed from the early-stage project, we aim to mature the user-centred technology and business model in this mid-stage project and address several technical and business challenges, to pave the way for successful exploitation. The design of the conversion kit including mechanical, electric and electronic components, will be reiterated and improved towards final products; long-term strategic suppliers will be identified and the partnership will be developed; partnerships with local garages and fuel stations (charge stations) will be developed; data will be collected and new business opportunities will be identified; training courses will be developed to ensure the safe and efficient operation of the vehicles. A large trial will be conducted to prove the concept and collect valuable data. The team will also work with the local authorities to promote the technologies and businesses.

The Technology lead for the project is an industrial firm, Alta Vison (Pvt) Ltd (AVL) who have a rich experience in renewable energy system installation and operation, and energy storage system development. Another business partner Large Minority who has valuable experience and connection with end-users will join the team. They are supported by two academic partners with sound track records and knowledge in mechanical and electric system design, electric and hybrid vehicle research and development. The team has both a strong technological and business background, as well as good understanding of the local market and the policy landscape in Sri Lanka.